Data Advice

Goodlord is the first webapp that enables Estate Agent and private landlords to sign-up tenants in a efficient and paperless system. Goodlord takes care of contract generation, e-signing, payments and references. This can all be carried out respective of where a person might be in the world. Goodlord is the most secure way of dealing with the process and we use the latest technology with our ideas to just do things better.